Late feasibility of novel methods for improved polyketide drug development

Confirmation of scaleability of new tools for accessing novel natural products with use in human and

animal health and as agrochemicals.